4c Design Limited

4c Design has created a technology opportunity in area of castration and tail docking of lambs. We require Intellectual property support to ensure that the value of our invention is captured here in the UK.